Breaking boundaries in retinal imaging: harnessing computational prowess for dynamic 3D reconstructions and pinpoint accuracy with full-range OCT and

Embarking on the forefront of retinal imaging, our project pioneers a revolutionary 3D tomography reconstruction in the retina, aiming to mitigate deformations induced by refraction in the anterior segment and vitreous. The crux of our innovation lies in leveraging the expansive axial range afforded by full-range Optical Coherence Tomography (OCT) techniques. This approach, coupled with ingenious methods, seeks to decipher real units within the eye, overcoming challenges posed by corneal and lens refraction.

Our methodology integrates cutting-edge computational techniques, refining existing approaches and introducing novel algorithms tailored for full-range OCT. The student's integral role spans comprehensive literature reviews, algorithm development, and hands-on implementation on clinical data. Collaborative efforts with healthcare professionals ensure the practical viability of the devised methods, promising a paradigm shift in retinal imaging.

This doctoral-level endeavor transcends routine imaging, positioning itself as a cornerstone in medical diagnostics. The project's ambition is to deliver distortion-compensated and precise 3D tomography reconstructions, revolutionizing our understanding of retinal structures. With a focus on technical excellence, the project represents a significant stride towards advancing the capabilities of retinal imaging for enhanced diagnostic precision.